University of York and Jigsaw Insurance Services plc

To record and monitor vehicle driver performance, enabling real time driving feedback and response to accidents, by developing and implementing a novel mobile phone and cloud based processing platform.